Integral equations on fractal domains: analysis and computation

Integral equations are fundamental objects in the mathematical area of functional analysis. They are also a powerful tool for analysing and solving mathematical models of many physical processes described by partial differential equations. In particular they are widely used in acoustic, electromagnetic and elastic wave scattering applications such as noise control, radar/sonar/medical/seismic imaging, mobile communications and climate science. Important examples of computational methods based on integral equations include the boundary element method and the discrete dipole approximation.

Existing mathematical tools for analysis and computation with integral equations in wave scattering apply only to situations in which the scatterer is relatively simple, possessing a certain degree of mathematical "smoothness". However, in many applications scatterers can be highly complex and extremely rough, with microstructure on multiple lengthscales. Examples include trees and vegetation, building facades, surface of the ocean, certain antenna designs in electrical engineering, and atmospheric particles such as snow/ice crystals and dust aggregates. Such scatterers are often modelled as "fractals", non-smooth mathematical objects exhibiting self-similarity on all lengthscales.

This project aims to generalise the theory of integral equations to be able to handle such fractal scatterers. This requires advances in mathematical analysis and numerical approximation. The project will lead to:

(A) New mathematical results in the theory of function spaces and integral operators, permitting the rigorous analysis of fractal scattering problems that are beyond the scope of existing theory;

(B) New numerical methods for accurately and efficiently solving integral equations on fractal domains, supported (unlike those currently available in the literature) by a systematic mathematical analysis.

The theoretical results of the project will be applied to practically relevant applications including (i) fractal antenna design in electrical engineering, and (ii) light/radar scattering by fractal atmospheric particles (snow/ice/dust) in meteorology and climate science.

Potential impact
The computer simulation of acoustic/electromagnetic/elastic waves is central to numerous areas of science and technology, and integral equations are a well-established and widely-used methodology in this setting. This project will contribute to the development and theoretical understanding of integral equation methods in non-smooth geometries, which are extremely challenging for existing methods. The results of the project are expected to lead to faster and more accurate simulation methods for complex scattering problems relevant to numerous real-world applications, potentially impacting on a variety of societal and industrial needs. Fields where such methods are likely to have significant impact include medical/seismic/radar/sonar imaging, noise prediction, antenna design, and remote sensing of atmospheric particles, crucial to the development of accurate climate models. Potential industrial beneficiaries include Arup (engineering consultancy), BAE Systems, DSTL, The Institute of Cancer Research, Lein Applied Diagnostics, the Met Office, Motorola, Multiwave (project partner) and Schlumberger.

From a mathematical perspective the project will also improve the understanding of the connections between boundary value problems, function spaces, integral equations, and numerical methods on non-smooth domains. In the longer term this may lead to the development of even more advanced analytical and numerical tools for wave scattering problems, and other PDE problems arising from mathematical physics.